A paradox of limited power and full responsibility: A critical exploration of the social consequences of child sexual abuse for non-abusing, protec

In the United Kingdom (UK), hegemonic neoliberal conceptualisations frame CSA risk, protection, and recovery as the sole responsibility of non-abusing parents. This limits institutional responding to post factum, punitive, criminal justice and child protection investigations (Azzopardi 2022; Fenton 2021; Krahenbuhl & Dent 2021). Notably, non-abusing mothers remain the most significant mediators of positive child outcomes, with the importance of meeting their support and empowerment needs repeated throughout the literature (Serin 2021). Unfortunately, while institutional and micro-social practices of mother-blame continue to disempower, erode social support, and impede recovery potential, a 'culture of silence' surrounding CSA renders the lived experiences of non-abusing mothers socially invisible (Davidson 2008; Masilo, Davhana-Maselesele 2016). Alongside this, intersecting structural inequalities which contribute to risk, limit agency and negatively impact outcomes remain culturally normalised as individually mediated and outside the remit of societal responsibility (Begum, Gill 2022; Bywaters 2020; Cross et al. 2022; Coren et al. 2013).

Adopting a zemiological lens, this PhD research aims to substantively contribute to critical intersectional scholarship, focusing on the interplay between structure and agency, co-victimisation and the role of culture in producing and reinforcing socially harmful impacts of CSA for non-abusing parents in the UK (Fyson. Morley, Murphy 2019; Lawson, Kearns 2021; Temple et al. 2016; Wroe 2022). Focus groups (FG) with a total of 20-30 non-abusing parents will be the preferred mode of participation due to the emancipatory potential facilitated through greater participatory, methodological control and interpretive power afforded through shared construction of critical consciousness of inequalities, considered to be of particular benefit when exploring stigmatising social issues (Wilkinson 1997). However, participant choice of narrative interviews will be offered in every instance. Perspective triangulation with 10 social workers and 10 charity support workers will strengthen analytical conclusions (Wild 2023).

Community-grounded recommendations for reorienting research, policy, and social responses toward risk reduction and improving outcomes for non-abusing parents and their families will be specifically developed. Collaborative co-production and dissemination of findings in accessible formats for partners, local services, and the public through online media, will contribute to breaking the culture of silence surrounding CSA in the UK. Such efforts, when sufficiently community-led, have proven to shift media and public discourses from individualised framings of victimisation and harm towards more societally focused discussions (Weatherred 2015). Ultimately, this project represents the first steps toward alleviating the long-term societal burdens, as well as, individually felt social harms, associated with CSA.